Metrology of Single Electron Transistor Devices

This PhD research aims to leverage atomic force microscopy (AFM) and metrology to better understand and enhance the performance of room temperature (RT) single-electron transistors (SETs) and silicon nanowire (NW) tunnel field-effect transistors (FETs). While previous research has focused primarily on quantum devices operating at cryogenic temperatures, this project seeks to extend these concepts to RT operation, where single-electron effects are more challenging to observe and control.

Leveraging the sensitivity of AFM to detect single-electron motion in quantum devices, the project seeks to develop dimensional metrology methods on RT SETs. Metrology plays a crucial role in providing the necessary precision and resolution to measure the electron states and interactions within quantum dots, as such this project is in collaboration with NPL where further measurements will be taken in conjunction with the vacuum AFM at Imperial College London. This integration intends to enhance our understanding of quantum-effect devices through spatial and electrical measurement; Which is expected to contribute to the field of nanotechnology by providing new insights and methodologies for the precise measurement and analysis of quantum devices.

This work is directly aligned with the EPSRC's research areas of quantum devices, components, and systems, as it involves the creation, control and manipulation (as stated in the EPSRC guide) of quantum states to design devices/systems that could not be achieved in a non-quantum world.